Exceptional preservation of an early Miocene lacustrine ecosystem; High resolution reconstruction of a mid-Miocene lacustrine ecosystem

The Clarkia biota preserves an unprecedented diversity of aquatic crustaceans, mites and larval insects, alongside terrestrial insect, fungal and plant remains. This project will focus on the extraction and biological analysis of individual
taxa in the first instance, but with an eye to reconstructing larger-scale interactions and community structure - based on detailed comparison with modern systems. Incorporation of data from broadly comparable biotas in Germany and
western Canada will yield a unique view of lacustrine ecology and evolution over the past 60 million years.